Automated Physio Device prototype

"So far, we have made an in-house prototype. However, it requires a lot more sophisticated technical and engineering works to prove the product's feasibility.

External help from product design engineers and electronic engineers are necessary to make a prototype. Afterwards, we will conduct a clinical test on people to investigate its effectiveness."